University of Portsmouth And Printed Motor Works Limited

To develop a revolutionary intelligent embedded system for an ultra slim pancake motor, enabling the exploration of new technical applications.